Prospectus Website Cyber Security

"We propose to use an external expert to carry out a penetration test on our web application. The aim of this will be to uncover vulnerabilities to data on our site that an attacker could exploit.

The outcome of the testing will determine what additional security measures we need to put in place to ensure our website is as secure as it can be for everyone using it."